Transformation of Public Debt Management (ToPDeM)

Public debt looms at historically high levels in all but a few advanced economies. Unsurprisingly, worries about the size of debt burdens take centre stage. What is largely absent, is the question of HOW governments actually borrow. Why have the debt servicing costs of Greece and Spain declined throughout the past decade, despite its public debt levels (almost) doubling? Why have the UK's debt servicing costs become more exposed to inflation? How does Japan carry a debt that is 2,5 times larger than its GDP? And why does a rise in the Swiss Franc make debt servicing more expensive in Austria, but not in the Netherlands? Answers to all of these questions point to the crucial role of public debt management: how governments borrow, and not just how much. The budgetary constraints of debt (expressed in the borrowing costs) are not merely a function of debt levels, but are influenced by the ways in which public debt is planned, issued and managed. In the UK, debt interest currently amounts to £46 billion - almost the size of defence spending (£48bn). In spite of its importance, public debt management has received scant attention and continues to be clouded with technocratic obscurity. The arcane nature of public debt management has allowed consequential reforms in debt management agencies to fly largely under both public and academic radars. This study presents a comprehensive account of this overlooked revolution.

Starting in the 1970s, debt management functions in advanced economies have been handed over to newly created debt management offices, which now enjoy far-reaching policy independence to manage sovereign debt. Who are these agencies which as of 2017 manage over 50 trillion US-Dollars across OECD countries? How can we explain the transformation of public debt management, both regarding institutional arrangements and new managerial practices? And what are the consequences and (growing) challenges of this silent revolution?

The proposed study on the operational arm of debt management seeks to throw light into an overlooked corner of public finances. This project theorises and analyses the diffusion of new practices in sovereign debt management. It combines rigorous evidence from statistical analyses of 24 developed countries (from 1973-2018) with an in-depth comparative case study of 3 countries demonstrating variation in institutional outcome (the UK, Germany, and Denmark). In so doing, this project makes an empirical, methodological and theoretical contribution to the diffusion literature. ToPDeM aims at producing the first systematic comparative explanation of the transformation of public debt management, and will raise awareness and inform debates across civil society and within policy circles.

Potential impact
My project seeks to build capacity around the understanding of debt management amongst the general public. Emphasis here will be on making often very technical information accessible to a wider audience. In the UK I will target the autumn period (with the Chancellor of the Exchequer's autumn statement) to improve understanding of how, and not just how much governments borrow. Moreover, media interest is anticipated to increase during anniversaries of debt management agencies (e.g. France 2021 & Germany 2020). I will organise a workshop to script a short explanatory video introducing the basic mechanisms and challenges of debt management. Other media communications will feature online (e.g. The Conversation) and print articles (e.g. The Financial Times) as well as appropriate podcasts (e.g. Planet Money) and blog posts (e.g. project's blog).

In addition to the general public, the project will target select policy communities working on sovereign debt management at 3 different levels:

a) at the national level (e.g. national central banks, finance ministries and debt management agencies, including the UK's Debt Management Office)
b) at the regional level (e.g. the European Stability Mechanism and the European Central Bank's Fiscal Policy Division).
c) at the international level (e.g. UNCTAD's Debt and Development Finance Branch, Debt and Risk Management at the World Bank Treasury, the OECD's Working Party on Debt Management)

Strategies for maximising impact among the policy community have been integrated throughout this study, from its conceptualisation and design, through to the way it will be conducted and the findings reported.

1) Dialogue with stakeholders: Research users at all three levels have been involved in this project from an early stage. Starting in 2015 I have consulted national, regional and international officials working on debt management issues to identify gaps in existing knowledge. Particularly helpful in this regard was an invitation to the 2017 UNCTAD Debt Management Conference which has led to the co-production of research questions. Interviewees not only complained about a lack of analytical (vs. descriptive) cross-country research, but also confirmed their interest in ToPDeM's research findings. I will place significant emphasis on maintaining dialogue with these and other potential beneficiaries throughout the project.

2) Policy briefings and Research Summary: I plan to attend 3 debt management conferences organised by the UN and the World Bank. These practitioner forums offer ideal venues to reach a wide range of research users in an informal setting. I will apply to present relevant research findings at UNCTAD's 2021 Debt Management Conference reaching an immediate audience composed of the institutions of over 100 countries. Policy-makers and official interviewed will be emailed accessible, tailored summaries of relevant research findings. Similar reports will be sent to a larger target audience identified above. I will gradually build up material for public access on a project blog showcasing research highlights. The blog also enables stakeholders to view an accessible summary of the project. Throughout this project I will run an active Twitter feed (#ToPDeM, #DebtManagement) to share project updates, disseminate results connect with research users, and re-tweet relevant items.

3) Round-table: I will reach out directly to policy-makers and officials whom I have interviewed in the course of the project and invite 6 to a public roundtable and subsequent special edition workshop on the topic of public debt management aimed at furthering the dialogue between academia and the public sector. I will co-host this roundtable with the University of Edinburgh's Europa Institute, creating a video recording of this event to be disseminated on YouTube and via the projects bespoke mailing list.